KitBoost: Enabling Early Career Researchers with Small Equipment

Heriot-Watt University has made significant achievements in supporting its Early Career Researchers (ECRs). In 2010, we were amongst the first UK institutions to have been awarded the European Commission 'HR Excellence in Research' accreditation for our implementation of the European Charter for Researchers and the Code of Conduct for their Recruitment. More recently in September 2012 we have been shortlisted in two categories of the Times Higher Education (THE) 2012 Awards - 'Outstanding Contribution to Leadership Development' and 'Outstanding Support for Early Career Researchers'.

This recognition has been predominantly through the quality of development activities at institutional level available to ECRs and the creation of opportunities to establish cross-disciplinary networks and connections to enhance their research capacity and impact. These always complement School-level initiatives which support ECRs including for example access to dedicated funds for travel and conference/training event attendance, access to Scholarships to assist new lecturers find their first research students.

KitBoost will take these initiatives further by establishing a boost to the start-up facilities that ECRs require in establishing their research careers. The areas of research to supported are varied and include the National Capabilities Themes of Catalysis, Quantum optics, Water Engineering, Microsystems and many others. Cutting across these most of the research programmes also contribute to Challenge Themes, especially 'Manufacturing the Future', 'Energy', 'Digital Economy' and 'Healthcasre Technologies'.

In preparing the proposal, we encouraged as many Early Career Researchers working in areas within EPSRC's remit as possible to explicitly identify specific items of equipment (under £10,000 including VAT) that would make a valuable contribution to their research programmes. We identified nearly 40 academic ECRs in working in research groups with many associated EPSRC-funded Research Associates research students. These in turn identified over 30 research programmes that the additional of a number of items of small equipment items would enable them to overcome current limitations; a list of over 120 separate equipment items and with repetitions this amounted to nearly 250 individual pieces. Within the requested budget of £625,000 (fEC) we would be able to fund just over half of these. We note EPSRC are potentially willing to extend the overall budget for the call after for and therefore have prioritised the list and individuals so that we could respond to funding at a the requested level very rapidly but could also respond positively and quickly to funding at a higher level without detriment to the timescale of delivery.

Potential impact
The HWU EPSRC Research Award Portfolio (currently £61M from Grants on the Web) places us in the top 20 HEIs in the UK, covering a wide range of engineering, physical sciences, mathematical sciences, and information technologies with global social and economic relevance. Our portfolio of research aligns well with EPSRC Priority Areas & Themes and RCUK Grand Challenges, research that is recognised to be of national importance. These areas are also recognised by Scottish Enterprise and the Technology Strategy Board as key to Scottish and UK economic growth. The size and nature of our EPSRC portfolio and the dynamics of working with enterprises to solve relevant issues and problems suggests that the scope of our impacts will be wide.

The areas below are those which have both been identified as of strategic importance to Heriot-Watt University and identified as research programmes targeted for support through KitBoost:
* Sensors and Photonics
* Advanced Manufacturing
* Physical Sciences / Healthcare Interface
* Water Resources
* Interactive and Intelligent Systems
* Parallel Systems
* Solar Energy
* Marine Renewables
* Carbon Capture Technologies

ECRs working in these areas identified companies working in the following sectors as potential beneficiaries Green Chemistry, Energy (depletion of oil supplies), Carbon Capture, Manufacturing, as well as specific named organisations such as Unilever, Department for Environment, Food and Rural Affairs (DEFRA), the Atomic Weapons Establishment (AWE), Siemens, Honeywell, Scottish and Southern Energy, Baker Hughes, and FMC technologies.

ECRs will be able to take advantage of the following in creating impact from their work supported by KitBoost
* The University's Impact Acceleration Account
* The University's successful Converge business development and knowledge exchange initiative
* The Edinburgh Beltane Beacon for Public Engagement
* Training and Development in Knowledge Transfer and Impact